The University of Manchester and Inoveight Limited

To develop, embed and exploit advanced 2D materials and processing capability to launch innovative new products within the athletes footwear and apparel sector.